Multimodal Interaction and Huggable Robot

The aim of the project is to investigate the combination of Human Computer Interaction and social huggable robots for care, the reduction of stress and anxiety, and emotional support. Existing projects, such as Paro and the Huggable, focus on very simple interactions. The goal of this PhD project will be to create more complex feedback and sensing to enable a richer interaction between the human and the robot. The plan would be to study two different aspects of touch: thermal feedback and squeeze input output. These are key aspects of human-human interaction but have not been studied in human-robot settings where robots and humans come into physical contact.